BODYSWAPS®, a soft skills simulator powered by VR & AI

BODYSWAPS(r) is an immersive training platform that lets employees practice their soft skills in realistic workplace scenarios simulated in Virtual Reality. On the platform, employees can interact, using their own voice and body-language, with Virtual Humans. Additionally, BODYSWAPS(r) leverages a range of AI-powered behavioral analytics to provides users with personalised recommendations on how to improve their performance.

With the digitisation of the 'World of Work' and the acceleration of automation and AI, large organisations are looking to develop smart, collaborative and self-directed employees. Yet, E-learning formats are not adapted to soft skills training and deploying roleplay-based coaching at scale is costly and impractical. Poor soft skills training are costing £88b to the UK economy annually.

BODYSWAPS(r)' unique perspective-taking learning format and automated personalised feedback are designed to speed up behavioral change and reduce time to competency, which in turn drives improved operational performance and fosters a better company culture.

This project will provide Learning & Development departments with an affordable, scalable and trackable solution to deliver effective soft skills training programme at scale.